Electric Bike lighting indication system

Cyclists are the second most vulnerable road users according to the Highway Code behind pedestrians. In 2020, 141 pedal cyclists were killed in Great Britain, whilst 4,215 were reported to be seriously injured and 11,938 slightly injured (DfT). E-bike riders are 3 times more likely to get into accidents than regular cyclists.

Elumin8 in collaboration with The Bicycle Kitchin will look to design and develop an illuminated safety system for the electric bikes. The product as well as incorporating illumination will have certain features:

* Be rider activated,
* powered/charged from the main e-bike system,
* have a secondary illumination function to encourage usage and rider communication.

The consortium will incorporate various innovations including:

* The use of minimal components to reduce carbon footprint and increase sustainability.
* The use of unique energy transfer methods via wireless connectivity methods that draw power from the e-bike systems.
* The use of new lighting technologies which are lightweight modular to assist in repair ability rather than One time use.

The product will be:

* Modular and scalable, the product can be built in various individual sections/parts that can be easily changed, taken apart or added to.
* Repairable. The major components or high-risk parts are easily changeable to repair the unit rather than throwing away the hole product, reducing needless wasting.

This innovation will be designed to change the behaviours of riders and drivers to reduce risk and casualties, particularly in the urban environment. Whilst encouraging an increase in the uptake of e-bikes. This will have a positive effect on both safety and sustainability.